Individual specific effects in omics data sets

Studentship strategic priority area:Statistics Biological informatics
Keywords: Statistics, Omics, Bayesian Inference, Generalized Linear Models

Abstract:

New omics technologies have yielded vast data sets on the degree of molecular variation in individuals, However, the great promise made of these technologies in biomedical research remain largely unfulfilled. This is primarily due to the lack of robust statistical techniques that can account for the complex variation between individuals. Recently, we have found evidence of a previously unaccounted source of individual-specific variability in gene expression data from myotonic dystrophy patients. In this project we will use these novel insights to develop new generally applicable statistical and computational mathematics approaches that account for these individual-specific effects (ISE) and investigate their significance across a range of studies and disorders. Accounting for such ISE has the potential to dramatically increase the power and reproducibility of all omics studies. The student will develop these methods using generalized linear models and Bayesian analyses and apply them to in-house and publicly available data sets.